Nonadiabatic transitions in quantum dynamics

Corresponding to the three main objectives, there will be three parts of the project. A.) Study of exponentially small transitions in the Born-Oppenheimer model: Although the Born-Oppenheimer model is at the basis of much of quantum chemistry, there is no satisfactory theory describing the time development of exponentially small transitions between Born-Oppenheimer energy surfaces. Building on recent developments in space-adiabatic perturbation theory and on my work about the rigorous Darboux principle, I want to develop such a theory. A first step will be a thorough and rigorous understanding of low-dimensional situations, thus providing a major extension of the famous theory of universal time-adiabatic transitions by Michael Berry. Further effort will go into higher-dimensional models where probably only non-rigorous results will be possible. B.) Level-crossing dynamics in Quantum Chemistry: In quantum chemistry the systems under consideration are often too complicated to be treated rigorously, and it is unrealistic to achieve in A.) a theory which can fill all the needs that exist there. Moreover, today's powerful computers and advanced algorithms allow efficient numerical solutions of the time-dependent Schroedinger equation. On the other hand, there is often a lack of general paradigms allowing theoretical insight into processes involving level-crossing phenomena as occurring in femtosecond chemistry, and the method of space-adiabatic perturbation theory is as yet unknown in the field. In an interdisciplinary effort joint with Irene Burghardt (ENS Paris) I want to employ this method in order to develop theories for systems exhibiting conical or avoided crossings and probe these using the excellent numerical algorithms available. Here we will first concentrate on implementing the theory from A.) numerically and probing it against established algorithms in the field. Later we will move on to conical crossings in higher dimensions, using George Hagedorn's theory of conical intersections as well as space-adiabatic perturbation theory. Ultimately we aim at contributing to the recently very active topic of extremely high-dimensional conical intersections, where a scaling theory will likely be needed. In this part of the project I request a postdoc who will help me mainly on the numerical side of the research.C.) Rigorous results in asymptotic analysis: Sparked to some extent by the work of Michael Berry, exponential asymptotics has become a huge field, with a particularly strong school in the UK. There is now a wealth of knowledge about asymptotics beyond all orders, and there are many techniques for studying them. However, often for these methods the scope of their rigorous applicability is not entirely clear. A prominent exemple is the general Darboux Principle, which applies in various problems of great interest such as capillary waves or the selection of Saffman-Taylor fingers. In earlier work I introduced a tool which nails down the range of validity of this principle. I will apply this in order to treat problems like the above-mentioned which are well understood on a nonrigorous level, but also try to extend its use to new situations like multilevel nonadiabatic transitions. The results of this part of the project will form the basis for a book on rigorous exponential asymptotics.